Baby2Body online courses research. Baby2Body: the ultimate fitness, nutrition, health, beauty and psychological wellbeing companion for new mothers and women during pregnancy

We are creating the Baby2Body online course platform as an ongoing learning progression for
pregnant women and new mothers that will be easily accessible, timely and relevant to their
specific needs. Our eventual product will be a digital resource to educate these women on
health and wellbeing during and after pregnancy, and it will give them the tools and
information they need to have a better pregnancy.
Baby2Body founder Melinda Nicci has been helping women to look after themselves for over
20 years, so that they can have a healthy baby while looking good and feeling great. Melinda
launched Baby2Body in late 2014, as an all-encompassing approach to health and it is already
a complete guide to fitness, nutrition, beauty and wellbeing for mums. With the development
of these courses, Baby2Body will be the ultimate resource for how to best look after oneself
throughout pregnancy and beyond. These courses will be a deeper and more targeted project
that will address the specific things women need to know during pregnancy and back home
with baby – so that they feel empowered to do motherhood their way.
We are developing courses that are unique in that they will expand the focus to address all of
pregnancy and we will continue to provide support and guidance for mum when she goes
home with baby. As an online platform, our classes will be easily accessible to mums around
the world. Additionally, our users will be able to fit their prenatal courses into their own
schedule and time, rather than shaping their lives around a weekly class.